Curious Travellers and Ambivalent Performers: British Women Travellers and Orientalism in the Kurdistan (1890-1940)

Western male travel writing about the Middle East by the likes of T. E. Lawrence and George N. Curzon is
well known; contemporaneous western female travel writing about the same region, especially on the
Kurdistan, has been overlooked, yet it can reshape our understanding of the authors and the Kurds alike.
This project will explore neglected texts by well-known and lesser-known female travel writers and offer
new methodological approaches to them. I will argue that female accounts of travels in Kurdistan
deployed an ambivalent strategy, establishing women travellers as both Orientalists and as advocates for
women's emancipation from rigid gender roles.
I will explore the opportunities British women embraced when travelling to the Kurdistan over a 50-year
period (1890-1940), recording their observations of Kurdish people and other ethnic groups, while
performing their gender identities. My thesis will contend that these female writers' self-fashioning is
made possible by a strategy of ambivalence: they sympathise and identify with the Kurds; they also
enforce the dichotomy of us vs them. I will combine the concept of gender performativity (i.e., of gender
as a performed social construct) with postcolonial concepts of Ambivalence, Othering, and Third Space in
Western literature to show the ways in which identity is performed or constructed by these female writers
through narratives and images of encounter, conflict, and transformation. Their ambivalence distinguishes
them from the male writers mentioned above and reveals the surprisingly contradictory voices and
ideologies at play in colonial texts.
This project will contribute to the expansion of the burgeoning fields of Kurdish Studies, Imagology
Studies, and Travel Literature to offer new ways of analysing gender within these fields. It will further
elucidate the connections between travel, empire, and the struggle for female self-fashioning to impact
debates about female autonomy and mobility relevant to the region today.